6G SHort range extreme communication IN Entitites

The 6G-SHINE project will pioneer the main technology components for in-X wireless subnetworks, short range low power radio cells to be installed in a wide set of vertical and consumer entities like robots, vehicle, production modules, classrooms, for the sake of supporting extreme communication requirements in terms of latency, reliability, or data rates. 6G-SHINE will leverage the opportunities offered by the peculiar deployment characteristics of such short range subnetworks, for a highly performant yet cost-efficient radio design that allow to bring wireless connectivity to a lever of pervasiveness which has never been experienced earlier. 6G-SHINE copes with topics "New IoT components and devices" and "New physical layers and associated protocols" of strand B-01-03 in the SNS work programme. Research will span physical layer, medium access control protocols, radio resource management of these in-X subnetworks, as well as connection with a broader 6G 'network of networks'. The performance of the designed solutions will be analyzed via simulations, and -for selected technologies- over demonstrator platforms. The project will result in a broad set of technology solutions that will be disseminated via scientific publications. Also, the designed solutions will be brought to future 6G standardization, and will be used in future telecommunication equipment and networks. The consortium consists of 12 partners that together bring essential expertise to each of the identified technologies with a mixture of academic institutions and industry players with a strong research department, representing the essential parts of the value chain of wireless short range communications.